Tracking Glioma Cell Populations Non-Invasively using MRI to Improve Personalized Therapies

Gliomas are a type of brain tumour which are difficult to manage in part due to the complex assortment of cell types that compose them. Being able to monitor the populations of these various cell types frequently and non-invasively could be useful to clinicians wanting to administer the most ideal therapy for a given patient. This might be possible to achieve using machine learning by extracting useful features from such patients' MRI scans.